University of Dundee and Finesse Control Systems Limited

To develop a novel marine vessel motion monitoring and analytic predictive information system for heavy lifting activities and thus initiating a New Product Development division with embedded NPD processes.